Computer vision and robot control for performing on-wing repair of aero engines

The project requires the development of a closed-loop control system that would enable the robot to navigate more accurately through confined areas, enabling higher positional accuracy and decreasing the time it takes to perform inspection and repair.